Integrated Power & Propulsion Architectures

Previous projects such as FP6 More Open Electrical Technologies or the Clean Sky Joint Technology Initiative have shown that the More Electrical Aircraft still has to tackle significant challenges in order to deliver the reduced environmental impact expected from the next generation single-aisle aircraft. To succeed, it is mandatory to better manage the interface between the More Electric Engine, the More Electric Aircraft and the More Electric System Architecture and leverage the benefits of having systems sharing electricity as the common energy carrier.

The objective of this project is to identify key propulsion, power generation, distribution and management technologies which will enable the More Electrical Aircraft to demonstrate significant fuel burn improvement. To achieve this, the project will model and evaluate an integrated propulsion and electrical power architecture, from engine to electrical loads, with the aim to quantify benefits and identify and develop system level enablers required to secure aircraft level fuel burn reduction

The project brings together the suppliers of all the elements of the architecture, engine, generation, distribution, and electrical loads, together with the airframe integrator who will provide top-level requirements.